Earth observation for sustainable sugarcane production

This project will answer the question 'How do we monitor sugarcane from long-term satellite programmes and new satellite constellations in near-real time?'. We will define how the emergence of cloud-based technologies, and enabling techniques, for analysing large quantities of EO data can be used for measurement over wide geographical areas at high resolution. The delivery of a robust tool for the monitoring of sugarcane will lead to greater understanding of the changing spatial and temporal patterns in cultivation and yield.